Self-Expanding Hydrogel Soft Tissue Generator

Oxtex has developed a novel, self-inflating hydrogel soft tissue expander that enables controlled, anisotropic (uni-directional) expansion to provide improved outcomes for patients requiring reconstructive surgery that would benefit from additional tissue being generated (such as breast reconstruction, scar revision, cleft palate surgery). The device has shown highly promising results in veterinary trials, and this project will enable Oxtex to complete a first into man pilot study of 15 patients to demonstrate the safety, tolerability and efficacy of the device in humans. Running alongside the trial will be ongoing further research and development that will investigate new formulations of hydrogel to give different properties, as well as how the devices can be used together as an array on silicone matrices to enable 3D reconstructive procedures to take place where different levels of expansion are required, such as breast reconstruction after masectomy..